Re-engineering DNA with AI to break the cost and performance barrier of complex medicines

Houdini Bio are using synthetic biology and AI/ML tools to re-define advanced therapy design. Using their proprietary toolkit, they are able to escape the constraints of gene expression to enable increased, durable yields to improve biomanufacturing and therapeutic efficacy. Making life-changing therapies accessible to everyone.